Ps viridiflava

A 'new' bacterial disease has caused significant losses in one of our crops. The primary source of the disease is uncertain and there is no method for routine detection. The aim of this project will be to design and develop a method for detection of the pathogen, thereby enabling us to target control measures effectively and efficiently. This will in turn lead to overall improvements in production and sustainability.